Developing commercially viable Quasi-Solid-State Li-S batteries for the Automotive market

Lithium-sulfur (Li-S) batteries are a promising energy storage technology for application where high performance, lightweight batteries are needed, such as in certain aerospace and electrical vehicle (EV) applications. This project focuses on the development of Quasi-Solid-State Li-S batteries that have the potential to significantly enhance the number of times Li-S batteries can be cycled before they reach end of life, the energy they can store per unit volume and the temperature range over which they can operate.

This project will combine the expertise of a consortium of leading UK Industrial and Academic partners to accelerate the development, scale-up and commercialisation of Li-S batteries within the aerospace and EV markets, enabling potentially significant economic benefits to the UK and contributing to reaching the National net zero carbon emission target set for 2050\.

The Project Team will develop suitable electrodes, separators, electrolytes, and cell design for a Quasi-Solid-State Li-S format. The final deliverable will be the demonstration and evaluation of a Li-S pouch cell prototype with combined high volumetric energy density (above 600 Wh/L), high gravimetric energy (above 500 Wh/kg), long cycle life, high safety, and a broad operating/storage temperature window suitable for the EV market.